GPS for the kitchen

"Today, recipes are used as cooking guides, but are often confusing and hard to use. Presented as dense blocks of text, even the best cooks need to continually re-read steps, keep track of exact timings and end up feeling unsure about our cooking!

What if we could see and experience a recipe beyond just static words and pictures? What if you could instead follow the cooking process through a ‘GPS for the kitchen’ that removes the cooking confusion, helping you to keep your cooking on track in the kitchen?

We are running a project designed to be a step change in cooking by making recipes more diagrammatic, and multi-linear so we can see and follow an experience that’s far more accurate, engaging and ultimately, inspiring."